Optimisation of sortase-mediated protein labelling as a tool for biotechnology and pharmaceutical development

Labelling of proteins is fundamental to laboratory investigations and industrial applications such as the development of diagnostics. The market for protein labelling reagents is worth approximately $2bn a year and new innovations which increase the efficiency of protein labelling and reduce the cost of this process are always needed. In this project, we are developing a new protocol for the use of sortase in protein labelling. This technology has the potential to allow the rapid (<1 hour) generation of homogenously modified proteins with minimal excess reagent and small quantities of the labelling protein. During the project we will investigate a range of potential commercial applications including the potential of the technology for application in the generation of modified antibodies, which represent a major new class of anti-cancer drugs.